Providing Data Security

We are aiming to develop an improved knowledge of the threat of ID theft through contactless devices, including mobile phones. We need reliable and reputable sources of information in order to ensure our advice and statistics are timely.